Evaluating Costs and Benefits of Prophylactic Health Products and Novel Alternatives on Smallholder Aquaculture Farmers In Asia and Africa

Technical abstract
Rapidly growing demand for seafood products for domestic and export markets is driving intensification of aquaculture sectors dominated by small-holders in much of Asia. Ensuring effective health management has become the single most important challenge for sustainable intensification of the smallholder sector just as restrictions on antibiotic use are being imposed. Farmers are increasingly dependent on a proliferating range of prophylactic products (including pre and probiotics), often of uncertain provenance & efficacy. Furthermore, the emergent markets for these products lack appropriate regulatory frameworks and the economic burden of unjustified claims is likely to fall most heavily on small-holders. An independent cost-benefit assessment of the efficacy, costs and benefits of such products is urgently required. Working across a range of major commodity farmed species and system types, the project will assess the potential for novel low-cost alternatives to contribute to improved animal health and profitability of intensified smallholder operations.